Dynamic, Digitised Decarbonisation investment and engineering roadmaps for UPgrading building portfolios (3D UP Phase 2)

3D-UP (Dynamic, Digitised Decarbonisation investment and engineering roadmaps for UPgrading building portfolios) will develop a digital twinning infrastructure and methodology for the development of decarbonisation pathways for building portfolios. The decarbonisation pathways will be complemented by a suite of data-driven services that will catalyse the adoption and implementation of the decarbonisation actions by reducing their cost and their duration.

Those data-driven services will correspond to particular use cases that will be delineated through engagement with building portfolio owners/operators and users/occupants. The needs and constraints of the owners/operators and users/occupants will be incorporated into the digital twinning infrastructure while several other stakeholders in the value chain of decarbonising buildings portfolios (e.g. technology suppliers, AECOs and engineering consultants, financing institutions) will also inform the respective use cases and the design and development of the digital platform's UX interfaces and outputs. Those additional information layers of buildings users and operators' constraints and of financing (from private and public sources including active decarbonisation support schemes) and engineering will be incorporated into the 3D-UP digital platform to enable the technoeconomic optimisation of decarbonisation pathways along a suite of complementary decarbonisation services.

Those services will provide inherent investment de-risking features and buy-in from both building portfolios owners and users. Thus, the deployment of the 3D-UP dynamic decarbonisation roadmap platform will ease the process and slash the cost of generating decarbonisation roadmaps for building portfolios. Furthermore, it will enable the monitoring and management of the decarbonisation measures implementation. The main impact of 3D-UP is envisaged to be an acceleration of both decarbonisation roadmaps but also of decarbonisation investments from multiple public and private building portfolio owners. Such energy efficiency investments are related with (e.g. improved indoor air quality, job-creation, energy poverty alleviation, environmental sustainability, asset valuation increase, energy security).

The deployment of 3D-UP will offer productivity benefits and economies of scope to engineering consultants and facilities management companies since they will be able to reduce the cost and duration of generating decarbonisation roadmaps for portfolio owners. The latter will avail of a dynamic digital tool where could easily plan and manage decarbonisation pathways and monitor their implementation. Furthermore, they could more easily and accurately communicate decarbonisation specifications to their supply chain partners. Finally, the use of 3D-UP to provide consultancy services to local governments and regional energy agencies could lead to optimisation of decarbonisation policies and improvement of relevant financing mechanisms and deployment of decarbonisation support grants.